Implementing community-engaged approaches in collection care practices: Towards innovative custodianship models for Tate's national collection

My research is a Collaborative Partnership with Tate, and as such directly reflects a concern with future infrastructure development at the museum, particularly how this intersects with access frameworks and collections care methodologies employed across the Learning and Collections teams, as well as the institution more widely. As the legal custodians of the national collection of British art from 1500 onwards, and the country's international contemporary art collections, Tate holds the profound responsibility of caring for artworks on behalf of the British public. Innovations in collection care continue to focus on responding to the changing nature of collections, global and societal drivers such as climate change and public health crises, and new opportunities afforded by advancements in science and technology. However in the wake of rapidly evolving geopolitical and social landscapes across the UK there is an urgency to consider the role museum collections play in articulating our collective memory and broader sense of identity/ies. Here I am exploring how alternative perspectives to custodianship and sources of knowledge held within communities outside of traditional museum frameworks can be nonexploitatively inserted into the systems of art institutions, concurrently building relevance to collections for a great diversity of publics and users, whilst also offering innovations within collection care practices. This practice-led PhD considers how the involvement of diverse communities can evolve and fortify existing custodianship models, whilst helping to inform future collection care methodologies as Tate moves towards the development of a new National Art Collections Centre. The research considers the possibility for growing the intrinsic value or 'relevance' of the artworks for audiences by positioning the knowledge of a greater number of communities more deeply within the collections held in their name, forging new connections and evolving museum practice